Measurement of off-shell production of W bosons at high transverse mass at 13 TeV and contraints on new physics

This analysis will use the complete run-2 dataset from the LHC to make the first measurement of off-shell W boson production at high scales. The measurement in both the W+ and W- channels will also be performed double-differntially in mT and |\eta| and allow a determination of the W charge asymmetry. The data call offer contraints on the flavour decomposition of the proton at high x. In addition the measurements will offer a unique contraints on the oblique parameters which parameterise the effects of new physics in a general effective field theory approach for dimension-6 operators.